SYIELD: Networked Mimic Sensors for Crop Enhancement & Disease Control

The project will enable growers to produce more food with fewer inputs, through an integrated farm management strategy. This optimises the Crop Protection (CP) using a network of in-field biosensors which then interact to form a UK, and international, infrastructure. This will be combined with the dual-action disease control and crop enhancement offered by a subset of CP chemistries. Initial adoption will be for Sclerotinia in UK Oil Seed Rape (OSR) integrated with Syngenta's dual-mode Amistar chemistry. UK technology companies will manufacture the sensor nodes which then link, alongside satellite crop-usage data, into a GIS web portal accessible as a commercial service to; farmers, agronomists, government and other agri-food stakeholders.